Advanced Haptics for High Dexterity Computer Interaction

Touch is fundamental to almost all human interaction with the world and other humans, yet it is an under exploited aspect of human computer interaction. Haptics is the study of how humans physically interact with the world around them and haptic devices allow physical interaction with computer simulations. There are many potential uses for haptics: education, training, rehabilitation, entertainment, disability access (visual and motor impairments), creativity and communication. Advanced haptic interfaces are beginning to transition from research to to commercial applications but many challenges remain before they can be practically used in daily life.
Generic Robotics Ltd. are experts in Haptic interfaces and have partnered with the internationally renowned Dental Institute at King’s College London to explore the application of haptics in the training of dentists.